Teesside University and Scott Bros Limited KTP 23_24 R6

To utilise AI and IoT technologies to create a Digital Remediation Service which offers an intelligent soil carbon monitoring, reporting and verification (MRV) framework.